Consumption fuelled zombies or sustainability driven paragons of virtue? An exploration of the primary behaviour drivers of UK higher education studen

It is recognised that the focus and precise detail of the PhD research project and methodological approach will change as I advance through the MSc Social Research Methods, and through discussions with my supervisory team throughout the year. At present I am seeking to explore sustainability behaviour change in higher education students, specifically the influences of media, education, and extra-curricular engagement in facilitating this change, with a suggested focus on consumption.